The University of Manchester and Simulation Solutions Limited KTP 22_23 R4

To develop, embed and exploit novel Image Processing and Deep Learning techniques to enable real-time classification of features and defects in plate glass manufacturing processes.